Understanding the peat microbiome and metabolome: from vegetation to organic matter molecules and microbes

Peatlands are organic matter rich soils that provide countless benefits and ecological services. They represent the largest terrestrial carbon store, containing twice as much carbon as the entire forest biomass on this planet.